A novel in vitro model for studying drug responses to Glioblastoma (GBM) cell migration in a native extracellular matrix microenvironment

This project aims to develop a biomimetic organoid model that recapitulates the biochemical, morphometric, and mechanical characteristics of Glioblastoma (GBM). This model comprises (1) patient-derived glioma cells, cocultured, (2) in hypoxic conditions, with (3) a panel of Crispr-activated fibroblast cell lines overexpressing extracellular matrix (ECM) proteins that reflects the stoichiometric composition of the GBM and normal matrisome, in (4) 3D-printed scaffolds that mimic GBM stiffness and morphometry, and (5) imaged using a custom-designed AI-driven algorithm. This system allows the unprecedented modelling and manipulation of tumour ECM milieu and will provide a more accurate model for GBM biology and drug discovery.